Project Title: Integrated Innovation for Nuclear Decommissioning

Our aim is to develop a modular integrated platform that will combine state-of-the-art technology with tried and tested decommissioning ‘know-how’. We will use experience from the conventional decommissioning sectors, combined with cutting-edge space, defence, medical and industrial technologies, to produce a streamlined, safety orientated solution. The project will be developed using our experience of the pragmatic integration of complex technology to generate a step-change in decommissioning performance, that will be Cheaper, Faster and Safer as follows: • An innovative modular control and automation strategy that can be proven and validated within the nuclear environment (Cheaper, Faster) • Draw on cross-sector innovations and a pioneering approach to reliability and fault recovery: our approach removes the need for manned entry to cells (Safer, Faster, Cheaper) • A philosophy of minimal in-situ characterisation (Cheaper, Faster) • A planning approach that enables simulation within a virtual environment, optimising sequence, process and waste management (Safer, Faster) • A remote de-planting process that reduces operations at height, and removes the need for temporary platforms, scaffolds and man entry (Safer, Faster, Cheaper) • A suite of innovative modular waste handling and processing tools that characterise, size-reduce, sort and decontaminate waste, using a repeatable and scalable process (Faster, Cheaper) • Optimised waste characterisation by moving analysis to the waste (Safer, Faster, Cheaper) Our team (Amec Foster Wheeler [Lead Partner], Airbus Defence and Space Ltd., Clicks and Links Ltd., Damavan Imaging SAS, Digital Concepts Engineering Ltd., IS-Instruments Ltd., Lancaster University, Salford University, and TWI) builds on existing relationships, creates new ones, and comprises nuclear and out-of-sector expertise, innovative SMEs and applied academic innovation; we will collaborate to bring true innovation in thought and technology to this decommissioning challenge. Amec Foster Wheeler’s world-class track record in delivering and integrating complex, multi-partner projects gives us confidence that we can deliver the project successfully within tight constraints. Our strong position in the nuclear decommissioning market provides a platform to commercialise any technology developed both in the UK and overseas.